Aqueous process analysis of NMC cathode for sustainable lithium-ion battery production

Inition Energy's core mission is to make battery production sustainable. A key part of that goal is the fact that we only use water in the production of our electrodes. Unlike conventional production technology, our process is able to minimise the effect of water on the most sensitive of battery materials, NMC811 in particular. While we have achieved industry standard results using only water in our production there is still work to do to optimise our aqueous based process for the most sensitive materials. This project will conduct an indepth analysis of the processes that influence degradation deep within the microstructure of our electrode.

Using the advanced SIMS technology from NPL we will be able to study the surface chemistry of our electrode and how that surface chemistry changes in depth from the current collector to the top of the electrode as it interacts with water during the production process. This invaluable insight into the change in surface chemistry with depth will give us pathways to optimise our aqueous process. By comparing electrode made by Inition with electrode made using conventional technology we will be able to see the extent of the difference we can make in the surface chemistry as well as gathering clues as to how we should optimize the process.

By producing electrode with these process optimizations and varying parameters such as process time and water content and then analysing this electrode using SIMS technology we will be able to reduce degradation as much as possible and maximise energy density of the final battery built with our technology.